AIRLIFT (Additive IndustRiaLIsation for Future Technology)

AIRLIFT will mature AM (Additive Manufacturing) technology towards a ‘feed stock in – products out’ factory. State-of-art AM is based around machines developed for prototyping and not for serial production. The current available equipment is not scalable, nor fit to be positioned in an efficient factory where the complete process chain is linked. The AM technology is the core to build products but in the total chain it is just one process step of many.

The project is at a stage of completion. All of the available resource is deployed to deliver the technological development to the promissed technology readiness, especially the most important, which is the aspect of the certification of the wire deposition process. Hence we agreed with the key stake holders that the initial industrialisation studies satisfy the requirements for the current stage of technology readiness.